Scaling-up the Production of Graphene-Metal Oxide Composites as Li-ion Battery Materials (GRAMOX)

"This project is led by Anaphite Limited (UK), a start-up materials science company developing graphene-based nanocomposites for applications in energy storage, photocatalysis and thermal management. Warwick Manufacturing group (WMG) at Warwick University is an academic department with world-leading expertise in research and application of smart, connected, autonomous and electrified transport. This project also exploits state-of-the-art materials characterisation facilities at the National Physical Laboratory (NPL).

This project aims to create graphene-metal-oxide nanocomposite materials for applications as electrodes in next-generation lithium ion batteries."